The Imperial College of Science, Technology and Medicine and Orthox Holdings Limited KTP 24_25 R2

To develop, manufacture and optimise "Bouncy Bioglass" cartilage repair implants. Orthox, an expert in cartilage repair technologies, has partnered with academics from Imperial who have invented a unique, regenerative, material which emulates the strong, slippery, resilient, properties of cartilage: the tissue which enables joints in our bodies to articulate smoothly.